NVH and ride and handling improvements for electric vehicles using passive and semi-active interlinked suspension setups

This research proposes to model and develop passive and semi-active interlinked suspension setups for use in vehicles. They are to be developed such that the setup provides a satisfactory balance between vehicle ride and vehicle handling and an improvement over the traditional passive setup. This is intended to be completed by first performing network synthesis to develop numerical models of both the passive interlinked, and the semi-active interlinked setups. After this, mechanical, pneumatic or hydraulic realisation of these models is to be undertaken, and then both numerical and physical models will be tested and compared. It is expected for difficulties to arise in the numerical modelling of the semi-active setup. Then when combined with the interlinking, it is possible for non-linearities to arise. This research proposal also plans to provide a link between a major suspension manufacturer, Tenneco, and the research team led by Dr Jiang. It will also be closely linked to the deliverables of the EPSRC 'Digitwin' project.